PCC

Person Centred Care www.person-centred-care.co.uk is a Home Care company based in Cheltenham, Gloucestershire. We are a family run business and aim to be the best provider of Home Care in the Gloucestershire area. Our new software re-assures service users that our carers arrived when they say and left when they say. But this is just the start, it also gives clients real time access to much more. Any concerns being raised are immediately notified to both the service users’ families and also to head office. We specialise in companionship services and tasks which service users find difficult, our software evidences the service plan and tasks completed. The care business is very much in the public eye at the moment with care companies being scrutinised more and more to make sure that they are doing as they should be and our new software will demonstrate the good work we are doing.